Preclinical PET/CT scanner: advancing radiotracer development for clinical translation.

Positron Emission Tomography (PET) is a powerful and sensitive nuclear molecular imaging technique used to diagnose, stage, and monitor cancer. Clinically, PET scans facilitate understanding of treatment response and have the potential to accurately characterise and capture the true phenotype of a patient’s disease. Alongside being a non-invasive approach, PET imaging is a useful tool in preclinical research, where it expands our knowledge about disease progression and aids in drug development by e.g., providing functional information on the pharmacokinetics of novel drug candidates. Currently, small animal PET imaging data are powering the translation of this research into clinical settings.
Since establishing the group at the ICR in 2013, our research has focused on developing innovative preclinical imaging biomarkers. These biomarkers enable non-invasive, real-time mapping of specific proteins involved in early tumour cell responses or de novo resistance to novel treatment combinations, with a particular emphasis on targeted cancer therapies and immunotherapies. During the last 10 years my group have published 25 peer-reviewed articles in internationally recognised journals that strictly focus on preclinical PET imaging. Our preclinical studies involving the use of 89Zr-DFO-Atezolizumab in glioblastoma and 68Ga-ABY-025 in HER2 positive breast cancer have led to the translation of these radiotracers to the clinic. During this time 5 students also completed their PhD under my supervision. Moreover, we have shared our work through dozens of lectures, national and international conference presentations, invited talks, and research workshops. We also hosted interns from different European countries and trained them in preclinical PET imaging.
All our research has been done on the preclinical trimodal ALBIRA II PET/SPECT/CT system from Carestream Molecular Imaging that is currently 14 years old. The Carestream was sold in 2012 to Bruker BioSpin GmbH&Co. KG, a world leading provider of highly sophisticated MRI systems. Due to machine age our instrument requires replacement as some parts are not manufactured anymore. The Albira name was preserved, however the new scanner has not much in common with the former version. With the ground-breaking development of Bruker's Albira PET/CT Si78, the system addresses the latest requirements in preclinical imaging by combining homogeneous sub-millimetre PET spatial resolution over a large field of view (FOV) with minimal X-ray radiation dose. The whole-body micro-CT scan times can be shorter than 7 seconds, which is important for animal welfare.
Even though, preclinical PET/CT scanners exist at several locations around London; it is not practical to outsource our studies due to incredible costs (transportation of our animal models, development of radiotracers in new facilities, costs of isotopes elsewhere).
Therefore, the acquisition and utilisation of a new preclinical PET/CT machine at the ICR are essential not only for our group but the entire ICR scientific community. This cutting-edge technology will not only ensure the continuity of current research but will also significantly contribute to advancing the field of cancer research, particularly in the development of innovative and personalised cancer treatments. The scanner's capabilities for early disease detection, quantitative analysis, and studying molecular processes will empower researchers at the ICR to gain deeper insights into cancer biology and therapeutic responses. Furthermore, the ability to bridge the gap between basic research and clinical applications makes the preclinical PET/CT scanner a valuable asset for the ICR and fits with its mission of early diagnosis, faster and kinder treatments.